Eaves Retention Assembly

The provision of an insulation assembly, that provides continuous insulation around the eaves of a property, and maintains air flow to the ventilation zones. The product is appropriate for retro-fit and new building projects.